Towards New Narratives of Europe's Peripheral Geographies: Between Desire and Reason

This research proposal looks at the latent spatial formations caused by geo-political strategic planning, research expeditions, and pleasure practices in Europe's peripheral geographies through the lens of desire and reason, and brings forth an investigation of architectural analysis and representation as critical socio-political and cultural tools. The narrative of peripheral geographies is enabled by the European agenda which, through its integration discourse, establishes hierarchical centre-periphery relations. Regions that are subject to this take on the role of the border, which further establishes the practice of expansion via 'the colony' and 'the frontier', as well as the process of influx through immigration and labour. Key areas of interest are the border of Cyprus, the Ice Sheet of Greenland, and the coastline of the Canary Islands. They raise the questions: how do the concepts of reason and desire reflect the way Europe's peripheral geographies are represented post-war? And how are these representations currently being translated into the built environment? They plan to use a mixed method approach which includes archival research of maps, zoning documents and architectural plans and sections, and ethnographic research such as field notation, interviews and mapping. they are interested in how representations manifest in physical space, and how this process can be considered a translation of representation into realisation.